Human-in-the-Loop Debugging Deep Models for Image Classification via Argumentation-based Explanations

The black-box nature of deep learning models prevents them from being completely trusted or deployed in a high-stake decision-making scenario. Understanding the reasoning followed by the black-box model in making its decision has multi-fold implications that mainly include improving transparency, uncovering the model and data-generating process, and fulfilling legal obligations for deploying AI models. Currently, the most common practice for extracting explanations is to find feature importance in input space with respect to decisions made by the classifier. These are also known as feature attribution methods; these methods provide shallow input-output explanations. Given the complexity of the problem, the explanations in terms of feature importance are far from being complete.

In many of the existing post-hoc explainability methods, the explanations are a function of data and the model's predictions, which raises the question of the faithfulness of these explanations to the given black-box model. The faithfulness of any explanation is a measure of gauging the contribution of the model in generating explanations. The faithful explanations can help debug the model and adjust the proper parameters to improve the model performance. On the contrary, unfaithful explanations might harm the model's performance rather than improving it.

The key research objective in this work is to develop faithful and diverse explainability methods for visual models by considering ideas from various fields, including causality, game theory, argumentation, and information theory. The explanations generated here are made a function of the model's latent knowledge rather than data to address the faithfulness issue. This way, the generated explanations use the model's perceived conditional distribution rather than the original joint data distribution. The main challenge in using latent knowledge for explanations is to disentangle latent features either in continuous or in discrete space to satisfy the IID assumption, simplifying the structure of conditional distribution and providing some nice properties. Here, we propose multiple different approaches for achieving disentangled representation: (i) In the first approach we minimise the non-diagonal terms in the Jacobian matrix to encourage disentanglement, (ii) We use the Hessian penalty on the latent features of the given black-box model, and (iii) We formulated a disentanglement by aligning latent features to the running mean of its eigenvectors. We later use these latent features for performing causal discoveries, hierarchical discretisation, and debates for generating faithful explanations.

The overall objective of this work is to construct an explainability framework which is faithful to the model and helps in generating multi-form explanations to understand the model's reasoning for making a particular prediction. Later, this knowledge is used to improve the model's performance and to align the model's latent ontology to the required human-level ontology.

This PhD is relevant to the EPSRC research area concerning Artificial Intelligence Technologies and Human-Computer Interaction.